Pulsar Timing Arrays for the detection of Nanohertz Gravitational Waves

In June 2023 the European Pulsar Timing Array (EPTA) and collaborators around the world announced the first evidence for a background of ultra-low frequency gravitational waves from super-massive black hole binaries in the centres of distant galaxies.
A pulsar timing array makes use of high precision (<1 microsecond) timing measurements of the rotation of millisecond pulsars to form a galaxy-scale gravitational wave detector. We can directly detect the gravitational waves through the quadrupolar correlated variations in the arrival times of pulses from the pulsars.
The Lovell Telescope at Jodrell Bank has been observing these pulsars for decades, and these observations are a key part of the EPTA and International Pulsar Timing Array datasets. More recently new telescopes have also started contributing highly sensitive observations of additional pulsars. In Manchester we are continuing to provide data from the Lovell Telescopes, as well as from the MeerKAT telescope in South Africa, an important precursor telescope for the upcoming international Square Kilometre Array Telescope. We are also involved in studying the pulsars themselves, including the effort to better understand the 'foreground' pulsar noise which can mask the signal from the gravitational wave background.
This project will involve working with the observations from the Lovell Telescope and MeerKAT for Pulsar Timing Array work, and developing new data analysis techniques, with potential to explore ways to exploit recent developments in machine learning. The overall goal is to better understand the signals that we see in the pulsar timing array data, leading to a clear and unambiguous detection of the gravitational wave background.